Edible Scaffolds for Cultivated Meat Produced from Waste Derived from the Brewing Industry

Livestock farming is a major contributor to global warming and depletes water and
land resources. There is demand for alternative approaches to meat production, such
as cultivated meat that involves culturing animal cells to produce meat-like products.
New, game-changing materials are required for large-scale cultivation of cells that are
abundant, affordable, and food-safe. Ideally, these materials should be edible and
produced using environmentally sustainable materials and processes. This project will
investigate the valorisation of waste materials derived from the brewing industry to
produce scaffold materials suitable for the cultivation of cells that can ultimately be
used in the food industry.